Boosting innovation in breeding for the next generation of legume crops for Europe

The Legume Generation consortium will invest in innovation that boosts the breeding of legumes in Europe by combining the entrepreneurial focus of breeders with the broad inventiveness of the supporting research base. Six species-oriented breeder-led innovation communities will link practical breeding with the research-base in a transdisciplinary framework. They lead the innovation work and each is focused on the breeding of a single species or species type: soya bean (Glycine max); lupins (Lupinus spp); pea (Pisum sativum); lentil (Lens culinaris); phaseolus bean (Phaseolus spp. e.g., ‘common’ bean); and white and red clover (Trifolium repens and T. pratense). These are supported by the cross-project collection of intelligence on ideotype concepts, beneficial traits, a catalogue of legume species and cultivars, and breeding methods assembled in the Legume Generation Knowledge Centre; the production and validation of novel resources (genotypes, methods, and tools); screening, demonstration and testing of germplasm and new cultivars in different regions; training to support breeding gains in our innovation communities; governance and financial models, and business plans for inclusive plant breeding. All this will be supported by consortium internal and external dissemination and communications, including the extension of the European Legume Hub as a platform for sharing of knowledge. We currently run 43 breeding and pre breeding programmes. We will give these a decisive boost through access to resources that accelerates the production of novel germplasm, innovating up to the point where newly bred germplasm and cultivars are proven on farm. Breeders will use the results to support expansion of legume production. Our innovation communities will be open to all relevant actors and provide a direct route for the dissemination of results to other users and interested stakeholders. Their sustainability beyond the life of the project will be supported by business plans.